PowerKinet - Energy Generation and Storage System

PowerKinet is an energy generation and storage system based on the fundamental principles
of horology. It has application in a number of markets including implantable medical devices
and renewable energy platforms. The technology has been developed to basic feasibility and
early proof of concept stage. Bench and laboratory tests have produced very positive results.
The aim of this Proof of Market exercise is to better understand and hopefully prove
commercial feasibility. We will investigate potential markets and applications in order to
inform our product development strategy and determine where to focus resources. The project
will also seek further validation of the technology and strategy from independent experts so
that we will be better positioned to attract the investment needed to take the project forward.